Autonomous Construction Sites

The construction industry faces a significant challenge as it grapples with an ageing workforce and a pressing need for increased productivity. According to the UK Trade Skills Index 2023, the sector needs to recruit 937,000 new workers over the next decade, including a substantial number of skilled apprentices. This looming skills gap, coupled with over 35% of the workforce being over 50, underscores the urgent need for innovative solutions to maintain the industry's vitality, competitiveness and efficiency.

Our project is a critical step towards autonomous construction sites. At the core of our initiative is the use of advanced Artificial Intelligence, Deep Reinforcement learning (Deep RL) in combination with Large Multimodal Models to train robots to be capable of performing complex construction tasks autonomously, with an initial focus on bricklaying.

_Innovative Approach to Bricklaying_

The first task we have targeted is bricklaying, a fundamental yet intricate part of building construction. Our approach involves simulating the entire bricklaying process in a virtual environment, where a humanoid robot is trained via LMMs and Deep RL to handle and apply bricks with precision. This includes mastering the fluid dynamics of cement application, a critical factor that ensures the stability and durability of the constructed walls. By simulating these dynamics, we can train the robot to adjust its techniques in real-time, accommodating the variable conditions typical on a construction site.

_Impact on Productivity and Sustainability_

The innovation will result in faster construction timelines and a reduced reliance on an increasingly scarce skilled labour force. By optimising the amount of material used and minimising waste, our project contributes significantly to the sustainability of construction projects.

_Enhancing Safety_

Safety is another benefit of our technology. We reduce the need for human workers to engage in potentially hazardous activities, thereby enhancing safety on construction sites. This not only protects workers but also reduces related costs, such as insurance and liability.

_Looking Forward_

As we refine our technology and expand its applications to other construction tasks, we will continue to set new standards for efficiency, safety, and environmental responsibility in the industry. This is about building smarter, safer, and more sustainably, ensuring the UK construction industry is prepared for the future and is globally competitive. Through our advanced AI and robotics, we will pave the way for a new era in construction that promises to revitalise an essential but challenging sector.